University of Central Lancashire And NHS Blackburn with Darwen Teaching Care Trust Plus

To develop a mechanism to improve efficiency, effectiveness and co-ordination of service users' and carers' contribution and involvement in future health and social care service developments.